COMPASS-mediated Transgenerational Epigenetic Inheritance in Caenorhabditis elegans

COMPASS is a conserved eukaryotic histone methyltransferase complex, responsible for the trimethylation of lysine 4 on the N-terminal tail of histone 3. This modification, abbreviated H3K4me3, is a hallmark of active promoters.

This project seeks to explore the role of COMPASS in transgenerational epigenetic inheritance, which is the inheritance of traits between multiple generations independently of the genetic code. This phenomenon was first reported in C. elegans in 2011, when genetically wild-type descendants of various mutants of the COMPASS complex subunits were demonstrated to inherit the long-lived phenotype of their allelic mutant ancestor for four generations (Greer et al. 2011).

Studies comparing histone modification levels between different conditions in C. elegans typically rely on antibody-based techniques such as immunofluorescence, which are only semi-quantitative, depending on the performance and specificity of the antibody. This project will establish a purely quantitative liquid-chromatography-coupled tandem mass spectrometry (LC-MS/MS) pipeline for C. elegans -derived histones, in collaboration with the Dickman group at the University of Sheffield, who have expertise in histone proteomics.

The project will begin with a pilot study comparing the histone modification landscape in two loss-of-function COMPASS mutants, set-2(bn129) and cfp-1(tm6369) with wild-type (N2). Once the method is established, the LC-MS/MS pipeline will be used to address two transgenerational epigenetic inheritance questions. The first concerns the transgenerational temperature-sensitive sterility observed in set-2(bn129) mutants (Robert et al. 2014). It will be informative to use the LC-MS/MS approach to assess whether there is a change in the histone modification landscape between different generations of the set-2(bn129) and cfp-1(tm6369) mutants. The second question concerns the changes in the histone modification landscape during the recovery of wild-type descendants in the generations post-crossing of a set-2(bn129) hermaphrodite into the wild-type (N2) background.

Phenotypic assays assessing brood size, lifespan and developmental rate of descendants will shed further light on the phenotypic consequences of descending from a COMPASS loss-of-function background. Immunofluorescence of C. elegans germlines using antibodies against selected histone post-translation modifications (PTMs) of interest will confirm any interesting hits from the LC-MS/MS analysis.

Greer, E. L., T. J. Maures, D. Ucar, A. G. Hauswirth, E. Mancini, J. P. Lim, B. A. Benayoun, Y. Shi & A. Brunet (2011) Transgenerational epigenetic inheritance of longevity in Caenorhabditis elegans. Nature, 479, 365-U204.
Robert, V. J., M. G. Mercier, C. Bedet, S. Janczarski, J. Merlet, S. Garvis, R. Ciosk & F. Palladino (2014) The SET-2/SET1 Histone H3K4 Methyltransferase Maintains Pluripotency in the Caenorhabditis elegans Germline. Cell Reports, 9, 443-450.